High Resolution Transmission Spectroscopy of Exoplanetary Atmospheres.

Using the established method of high-resolution transmission spectroscopy to observe novel detections in exoplanetary atmospheres, and identifying ways in which to enhance and refine the technique in order to access more planets and molecular signatures.